BidMart

BidMart has been designed to inject new life into the UK's IT sector, by proactively matching candidates seeking new opportunities with relevant IT projects. BidMart will provide an innovative trading platform, where candidates are alerted to new client projects via our virtual recruitment consultant (VRC) module, powered by Artificial Intelligence (AI) and Robotic Process Automation (RPA) technology, based on details contained within their record card and CV/document attachments. Candidates will then be invited to make a 'bid' if they believe there is a potential fit, based on their specific situation at the time. They can either choose to place a bid or 'pass' on the opportunity. Issues such as rate, location and availability play a major part in deciding if a project is a fit, however, currently, there is no provision for candidates to apply on this basis or indeed for clients to consider them. We believe that when candidates/client are presented with a good fit, they are prepared to flex on one, or maybe more, of the key elements. Fact is, sometimes waiting a bit longer, paying a bit more or allowing someone to do the work remotely are viable options if other elements of the application are particularly strong/relevant. Additionally, if clients are able to secure the right level of candidate but at a lower cost - perhaps because the location is ideal or the candidate has been out of work for a while, then both parties can benefit. Historically these options are not considered, usually because the perfect candidate is always deemed to be the one that best matches the original job description. However, only after exploring all the options, can clients and candidates truly know what is the best project fit - BidMart will enable each party to do this.